Healthinnova - Physiotherapy Innovation

"The idea is around using modern video games to aid in physiotherapy and rehabilitation of young people. For children and young people recovering from a physical
injury, rehabilitation involves regular, repetitive exercises which are often considered boring or painful. The lack of motivation results in the inability to follow the regimen and subsequently, longer recovery periods. The intention is to evaluate modern technologies and whether the 'gamification' of therapy, using easy to use, easy to procure games on digital
media."